Automosys IV Round 14

AutoMosys is a novel smart diagnostics system for car users and mechanics. Our intelligent on-board diagnostics port collects information about a vehicle’s mechanical and digital health, driver behaviour, fuel efficiency, emissions, etc. and analyses this data to yield useful, understandable and actionable data for the user.